The University of Warwick Core Equipment 2024

The University of Warwick (UoW) is one of the UK’s leading research universities, with 92% of research rated as ‘world leading’ (4*) or ‘internationally excellent’ (3*) in REF 2021. To enable this, our Engineering and Physical Sciences (EPS) staff rely on readily available access to both cutting edge and core underpinning technologies, unlocked by supporting technical expertise that helps them maximise the potential of their research. The funds requested in this proposal will provide greatly needed upgrade and enabling technology that will significantly expand the capabilities of recent investments in equipment used across multiple departments, with each underpinned by the expert knowledge required to maximise accessibility and outputs for the technologies.
The three items requested in this proposal are:

Update of continuous wave X-band electron paramagnetic resonance (EPR) spectrometer including low power bridge to enable reliable, sensitive, accessible and unique measurements hosted by the Spectroscopy Research Technology Platform

2. 3.2 mm solid-state (SS) NMR magic-angle spinning (MAS) probe for use with 500 MHz spectrometers to maximise sensitivity and uptime with recent investments in spectrometers for the SS-NMR facility
3. Double tilt combined cryo and vacuum transfer holder for analysis of battery materials in transmission electron microscopes (TEM) enabling measurements currently not possible, and hosted in the WMG Microscopy Suite
These items were selected due to the broad range of EPS research they underpin and their direct alignment with each of the three funding objectives of the call: core equipment that will benefit multiple users; invest to save activities: upgrading and improving existing equipment; and capital investment with substantial and demonstrable benefit to early career researchers (ECR) and doctoral training activities: These items will enable either a longer useful life with enhanced uptime (1,2) or additional capability (3) for existing equipment, meeting invest to save activities: upgrading and improving existing equipment. They will each support and enhance a range of critical research within EPSRC remit such as battery and sustainable energy materials, quantum technologies, manufacturing, electrochemistry, medical diagnostics and pharmaceuticals. This investment will support many groups spanning multiple departments including the Department of Chemistry, Department of Physics, WMG and Warwick Medical School, meeting core equipment that will benefit multiple users. The equipment will also underpin research in EPSRC remit by a wide range of ECRs and PhD students, both in CDTs and industrially funded, thus meeting substantial and demonstrable benefit to early career researchers (ECR) and doctoral training activities.
The UoW is committed to ensuring that the equipment requested is effectively managed and maintained, and that usage is maximised to provide value for money. Access will be advertised internally electronically and via the facility webpages, as well as through face-to-face events, to grow and sustain the user base beyond the period of the grant. Access externally with be proactively encouraged to other higher education institutions and industry through Warwick Scientific Services, through the UK Institute for Technical Skills & Strategy Equipment Sharing Fund, hosting industry days, attending tradeshows and with online marketing support.